'Embroidery and Religion in Early Modern Britain.

Embroidery remains critically overlooked as an active site in the construction of early modern religious
identity. I hope to examine the underexplored theological and spiritual opportunities needlework
offered women during the sixteenth to eighteenth century. Rather than an obstacle to female learning,
the needle provided women with access to communities of biblical interpretation, memorisation
techniques paralleling those used by early modern schoolboys, and an increased aural sensitivity to
religious literature.
My work contributes to studies on early modern embroidery by broadening the confessional scope of
a secondary literature that focuses solely on Protestant, particularly Puritan, contexts. Apart from early
interest in the embroideries of Mary Stuart, only one published work speaks to the relationship
between early modern English Catholicism and embroidery. I aim to examine embroidery's role in
neglected forms of private female meditation within the closet and its connection to the natural world.
Through exploring the relationship between needlework and religion more thoroughly, we are better
equipped to think about the speed of reform in domestic settings, the boundaries between cross confessional thought-worlds, and build a fuller picture of female devotional practices. My research
thus has the potential to bolster, complicate, or modify present paradigms of research within the field.